Geospatial Position Accuracy Improvement

Public description
The GPAI project uses geospatial data and an innovative positioning system to solve a Network Rail transport challenge

Network Rail operates and maintains most of Great Britain's rail network. It is investing heavily in technology to increase capacity. Examples include digital signalling, traffic management and automatic train operation.

These technologies require accurate train location to operate. Unfortunately, GPS does not operate well in the rail environment with deep cuttings, tunnels, covered stations and many structures blocking the signal or causing reflections. Even with good satellite visibility, accuracy is very often insufficient to determine which track a train is occupying when there are multiple parallel tracks. Consequently, Network Rail has to use expensive infrastructure-based systems to locate the train, including transponders, axle counters and track circuits.

Challenge. The Network Rail Signalling Innovations Group (SIG), is involved in determining and validating the location of these infrastructure systems. The greater the confidence in their location, the smaller the error margin that needs to be built into the control system design and the greater the capacity that can be achieved.

To make these measurements, Network Rail currently runs specialist engineering trains which are expensive to operate and, by their presence, reduce the track capacity available for passenger services. SIG wishes to move to low cost survey equipment mounted on the front of passenger trains. However, because of GPS limitations, it is not able to position the train to sufficient accuracy. It is therefore seeking solutions to improve the accuracy of low cost GPS-based location systems to within 1m.

GPAI Project: Geospatial Position Accuracy Improvement is a proposed service that improves estimates of train location through repeat runs over the same route. It is particularly suited to passenger trains that make similar journeys on a daily basis. The improvement is achieved through innovative use of the Video Train Positioning System developed by RDS International. VTPS is a technology that locates a train using real-time image processing from a forward facing camera.

The project will investigate GPAI feasibility through development of:

requirements and business case
proof of concept demonstrator
technical and commercial routes to market.
The project will be led by RDS, supported by Network Rail, One Big Circle and Porterbrook.